DATA2: Drone Design using AI for Transport Applications 2

In recent years, unmanned aerial vehicles (UAVs, or drones) have emerged as adaptable and capable innovations in a host of industries, most notably transport and logistics. Drones are increasingly being adopted to deliver parcels to backyards, transport medications to inaccessible locations, and even shuttle parts from one side of a warehouse to another. These and many more use cases across diverse industries are showcasing the transformative power of drone technology. And as drone technology continues to evolve, new applications in a wide range of industries will undoubtedly materialise.

Towards maximising drone performance and capabilities, Greenjets is developing an innovative range of e-propulsors for commercial transport drones. These novel all-electric, scalable, zero-emission e-propulsors fit the entire powertrain into the annulus of a ducted fan, making them the world's quietest, safest and most efficient electric jet-engines. However, with demanding and diverse customer requirements, Greenjets has to refine the e-propulsor design for each use-case. Using Greenjets' current processes, bespoke designs can take 6-12 months---an unacceptable delay in such a fast-moving industry.

This project aims to dramatically reduce Greenjets' e-propulsor design timescale to 6 weeks by developing an AI-driven design toolset to rapidly generate flexible and optimal full e-propulsor designs. In partnership with the University of Cambridge, Monumo and Cosworth, Greenjets will engineer a full AI-driven coupled aerodynamic and motor design and development capability. Integrated together, the design toolset will then be used to rapidly design and subsequently build and test e-propulsors. Using bespoke data acquisition technology, also developed in this project, in-service data from e-propulsors will be used to validate and further refine the design toolset post-project.

Implementing the AI-driven design toolset will allow SME Greenjets to increase productivity and efficiency, providing the opportunity to grow the company's client base and scale production. But most importantly, flexible, fast and optimised AI-driven design will result in high-quality all-electric propulsion modules that meet the needs of the commercial transport drone industry, optimised for full-life and all-duty-cycle performance, and fully adaptable to diverse customer requirements and applications---both now and in the future.